Modelling Martian hydrous alteration from orbital and rover data

The Mars Science Laboratory rover Curiosity is currently exploring Gale Crater. It has found lake bed sediments, including conglomerates and mudstones (Grotzinger et al. 2014). The CheMin instrument - an XRD instrument - has revealed the basaltic mineralogy of those sediments, but also found up to 22 % clay minerals in the fine grained sediments (Vaniman et al. 2014). But Curiosity is not the only instrument on or around Mars to have found clay minerals. The first detection of clays was made by the OMEGA instrument aboard the European Mars Express orbiter (Bibring et al. 2005). Next, the CRISM instrument aboard the NASA Mars Reconnaissance Orbiter refined and extended those observations, leading to a detailed understanding of clay mineral occurrences on Mars (Ehlmann et al. 2011). With all the new observations, it has become clear that Mars has been a habitable place in the past - and it is critically important to understand alteration mineral formation pathways to assess the nature of those environments.
Thermochemical modeling is a powerful tool to understand alteration processes. It has the potential to provide insights into the nature of alteration environments that are otherwise inaccessible. For example, when the minerals are observed in a rock sequence, mineral formation usually has ceased and the fluids are gone. Thermochemical modeling allows to calculate fluid properties, e.g. pH, temperature, by assessing the path from a potolith to the observed alteration mineralogy. This technique has been used successfully by the supervisor team, for example to assess impact generated hydrothermal systems (Schwenzer and Kring 2009, Bridges and Schwenzer 2012) and alteration mineralogy observed by the Curiosity rover (Bridges et al. 2014). This project will build on the experience acquired and use the rapidly growing data base of rocks and alteration phases on Mars, to expand our understanding of the diversity of Martian alteration environments. The main objectives of the project are to
1. Provide a detailed mineralogical and geochemical account of the alteration in the different alteration settings, as described in the literature, to understand the alteration mineralogy.
2. Work closely with the supervisors and a PhD student at Leicester University to select Curiosity Rover data (APXS, ChemCam and CheMin instruments) as host rock chemistry and mineralogy proxies and to understand alteration mineralogy observed by the rover to date and in the future.
3. Set up and conduct models on a variety of host rock compositions and simulating pathways to re-create formation conditions of the observed alteration mineral assemblages.
This will allow to make significant progress in the understanding of Martian alteration conditions. It will further allow to assess the frequency with which such environments may have occurred on Mars and therefore better understand the overall planetary environmental conditions that have led to habitability of specific sites - and whether habitable sites were likely isolated or interconnected.